Crystallisation Screening DataFactory

Summary:
max. 3500 characters, including spaces, please ensure at least a minimum of 1000 characters) * Solvent selection and process conditions for scalable purification and particle engineering objectives in presence of impurities from S1. Particular focus proposed for this project will be to build solvent dependent morphology prediction tool within the CCS framework. This will explore current methods for morphology prediction (BFDH; Habit; Crystalgrower and Addict, "persistent needles ex McCardle") alongside data driven ML approaches that exploit data generation from the DataFactory platform. In addition, the influence of impurities on resultant morphology will be investigated. Hence, comparison of mechanistic, data driven and hybrid approaches will be enabled. Premise to explore multiple APIs (molecular descriptors), solvents (attributes/descriptors), structural descriptors and interactions (CCDC, cif, solution, PIXEL, COSMO-RS; MD; surface interaction e.g. Material Studio); crystallisation conditions and outcomes in the presence or absence of target impurities and identify mechanisms; kinetics and impact on particle shape e.g. engineerability.